SME to Renewable Generator Virtual Utility Platform

TEM-ENERGY is unlocking direct renewable transactions for SME business. The proposed platform will provide a new way for businesses to transact and maintain an ongoing relationship with renewable generators directly. The project will develop the necessary automated matching, risk management and payment reconciliation to enable these transactions.

This will allow all businesses to access the benefits of significant improved pricing, better user experience and fully reconciled renewable validation, that avoids green-washing and returns meaningful benefit back to the renewable generators. These benefits have traditionally only been limited to the largest corporations in the world via a traditional Corporate Power Purchase Agreements.

The result of the project will be a novel platform with technical IP that will fully democratise access and provide an alternative to traditional wholesale market electricity transactions.

SMEs for the first time will have an option to bypasses the out of date, inefficient and volatile electricity markets that have become more and more apparent being not fit for a decentralised, digitalised and decarbonised energy market.